Drone as a First Responder

This project brings together three innovative UK companies - Idroneinnovations, Leading Edge Power, and SlinkTech to create a new generation of automated drone systems designed to make critical infrastructure inspection, emergency response, and public safety operations safer, faster, and more cost-effective.

The project will develop and demonstrate a modular, flexible drone platform that can work with different types of drones and equipment, making it easier for organisations like emergency services and infrastructure operators to use drones as part of their everyday operations. By focusing on open standards and interoperability, the system will allow multiple drones from different suppliers to be managed and operated together, a significant step forward from current single-vendor solutions.

Leading Edge Power will design and build robust docking station shrouds and off-grid power systems, ensuring drones can be deployed reliably in all kinds of environments, from city centres to remote locations. SlinkTech will develop advanced safety solutions for drone landing zones and oversee the project's delivery, ensuring that all operations meet the highest standards for safety and compliance. Evolve Dynamics will provide the latest drone technology for trials and help integrate these drones into the new system.

The project will include real-world trials with UK emergency services and infrastructure operators, gathering valuable data to help shape future regulations and ensure the system meets the needs of its users. All findings and best practices will be shared with the Civil Aviation Authority and the wider industry to support the safe and responsible growth of the UK drone sector.

By making drone operations more accessible, reliable, and safe, this project will help unlock the benefits of drones for society, reducing costs, saving time, improving safety, and supporting the UK's goals for innovation and carbon reduction. The work will also support new jobs and skills development in advanced manufacturing, software, and drone operations across the country.

This project aims to set a new standard for drone automation in the UK, demonstrating how collaboration, innovation, and a focus on real-world needs can drive the future of flight.